WGD AI Assurance

The proposed project aims to develop a platform that audits natural language prompts utilised in generating AI outputs. By verifying prompts against a comprehensive library of approved prompts and their corresponding outputs, the platform ensures consistency and accuracy. This innovative solution addresses pressing concerns about bias and potentially harmful applications of AI while promoting fairness, transparency, and ethical considerations in AI development and deployment.

The platform facilitates affordable, accessible, and investable advancements in AI assurance. A primary challenge that organisations face when incorporating AI into their processes is the inconsistency of outputs. These inconsistencies often prevent organisations from reliably implementing AI systems, causing them to rely on software development teams or external companies for implementation. Consequently, the absence of subject matter expertise negatively impacts the effectiveness and quality of AI-generated outputs.

Our project will not only streamline the AI integration process but also bridge the knowledge gap between AI technology and its practical applications. By empowering organisations to adopt AI solutions with confidence, the platform significantly enhances the potential for harnessing AI's transformative capabilities. In turn, this will promote responsible AI adoption across various industries, addressing potential biases and fostering a more equitable and sustainable future.

The platform will be designed with user-friendly interfaces, ensuring ease of use and seamless integration with popular AI APIs. As a result, it will cater to a broad range of organisations, from startups and charities to established businesses and training providers. By engaging with target customers throughout the development process, the platform will be tailored to meet their specific needs, ensuring widespread applicability and long-lasting impact.

In summary, the project will deliver a groundbreaking platform that enables organisations to overcome AI implementation challenges by auditing and verifying natural language prompts. This will foster responsible AI adoption, promote transparency and ethical considerations, and unlock the vast potential of AI to benefit society, the economy, and the environment.